University of the West of Scotland and Semefab Limited

To embed novel microwave plasma based thin film deposition technology and capitalise on the rapidly growing demand for low-cost, high-performance temperature and gas measurement solutions.